Global Development Issues

Through postgraduate study I would like to deepen my understanding of global issues, while simultaneously acquiring the rigorous scientific toolkit necessary for conducting well-founded, analytical research.